LONDON SNEAKER SHOOL

London Sneaker School is creating a sneaker that will democratise the sneaker industry and empower creators to take control of sneaker culture. This sneaker can be purchased to wear or made at home, teaching creatives how to make shoes and fostering a movement of UK based footwear brands.

The sneaker will be designed to be hand made and easily repaired through resoling. Our sneaker patterns will be open-sourced and customers will be encouraged to download and make shoes with them.

This innovative approach of creating a fashion product that also serves as an educational tool will equip creatives with the skills to start their own footwear brands, which is currently inaccessible due to off-shored manufacture and a lack of shoemaking knowledge and experience in the UK.

Designing this sneaker to be handmade and resoled will increase the product life-cycle in an industry that see's 300 million shoes sent to landfill each year in the UK. By using the leverage of a consumer audience for a sustainably-minded sneaker we can enable a wave of creators handmaking their own pairs, inspiring a movement of independent footwear brands from the UK and creating a circular fashion movement that encourages slow fashion and repair.